Patient and surgeon decision-making in risk-reducing mastectomy: an ethical and empirical analysis

Breast cancer is one of the most common cancers in the UK, with 38,279 new cases (38,004 female) reported during 2006. Familial and genetic profiling techniques permit the estimation of both risk faced by individuals and the risk-reduction prospects of specific interventions. Risk Reducing Mastectomy (RRM) is the removal of healthy breast tissue to reduce the future risk of breast cancer. Contralateral RRM (CRRM) is the removal of tissue in the opposite breast in patients who have experienced cancer and BRRM involves to both breasts of women at high risk of cancer who have usually not personally experienced cancer.

Our ability to predict and surgically reduce risk also creates a dilemma. Breast surgery can have adverse medical and psychological effects which need to be balanced against risk reduction benefits. Our pilot research indicates that potential CRRM patients do not consider the risks of surgery or future cancer in their decision-making. Instead, their preferences were determined by the degree to which they were distressed by the possibility of cancer. Surgeons appeared to show empathy to this distress and generally assented to CRRM requests. On the surface, we are concerned that the primary role of patient distress, and minor role of objective risk, in these decisions may not be in patients best interests or even ethical.

However, the meaning of these findings is open to interpretation. Evidence from the risk perception literature suggests that distress does not necessarily inhibit sound decision-making. Indeed, women and surgeons use the intensity and duration of current distress to judge how distressed women will be if they do not have surgery. Thus, conducting surgery to reduce patient distress might be considered to be reasoned and ethical. From surgeons' perspectives, it is unclear whether they assist patients to form opinions about surgery or whether they question decisions that they feel are poorly made. Indeed, surgeons should encourage patients to determine the course of their treatment, and the ethical grounds on which surgeons can attempt to influence or over-rule patient choices are far from clear.

These issues are not unique to breast cancer. The recent development of methods to reduce risk using invasive procedures means that these dilemmas are becoming common in a range of medical areas and are likely to grow in complexity and number. To clarify and help to resolve these issues, we intend to further examine processes of individual and joint decision-making by women and their surgeons to better understand how the key issues as viewed by each and how these views influence the decision outcome.

Using a series of qualitative interviews with patients and their surgeons, we will examine how patients form preferences both for and against RRM surgery, and how surgeons deal with these preferences. To develop a better understanding of what might be appropriate actions in these situations, we will interpret our findings in the light of contemporary thought in bioethics and decision-making. In return, we expect that the conclusions that we reach from this area of research will assist in the development of these broader literatures in bioethics and decision-making.

Potential impact
Our pilot work found that surgeons performed surgery for a range of reasons, typically without discussing objective risk with patients. As well as variability in practice between surgeons we also found cross-situational variations within individual surgeons. We do not suggest that practitioners perform poorly. Indeed, we have no template of good practice with which to make comparisons, nor do we yet sufficiently understand the contexts within which individual decisions are made. Nonetheless, we are concerned ethically in two respects. First, while practitioners' existing solutions to RRM decision-making have presumably evolved in response to the dilemmas associated with this decision, it cannot be said whether these solutions are clinically or ethically defensible. That is, patients might be having surgery that is not in their interests, or they might not be having surgery that is in their interests. Moreover, whether or not the final decision reflects their interests, it is not known whether the processes of decision-making respects ethical requirements, for example for patient autonomy. Secondly, inequity of care is inherent in the variation in decisions and consequent potential for patients to receive differing care according to the clinician with whom they consult or, indeed, the way in which they present their needs. The ultimate impact that we seek is therefore to stimulate and inform practice which enhances the ethical standard and patient outcomes of decision-making in relation to RRM and which minimises inequity in care

Ultimately, the research will contribute to the development of guidelines that will assist practitioners and patients to make considered and ethically defensible decisions. We are well integrated into the clinical and professional networks locally (e.g. Merseyside and Cheshire Cancer Network) and nationally (e.g. British Association of Surgical Oncology) through which we will aim to achieve this once our work is disseminated (see impact Pathways Document). Although the development of guidelines is not the immediate outcome of the present study, this project has the potential to generate short-term practical benefits for changes in practice. First, we anticipate change in practice locally as a direct result of the study as we identify, clarify and interpret key clinical and ethical issues in everyday practice. Kleinman (1999) suggests that high-quality observational work, of the kind we propose, can lead individual practitioners to review and, perhaps, modify their practice. Second, we will disseminate our findings to practitioners and patients through the website of the Liverpool Psychology in Cancer Care Research Group, regional networks such as the Merseyside and Cheshire Cancer Network, nationally through professional organisations, and internationally through conferences and publication. In this way we will be able to inform practitioners and patients and therefore influence their practice. This first phase of dissemination will be important in preparing for adoption of future guidance. Therefore we take very seriously the need to disseminate our findings carefully and constructively to a professional audience as well as academic ones. The attached Impact Pathway statement describes our dissemination strategy.